Mirriad Marketplace for Native Invideo Advertising

The 24-month project will research and develop new ways of identifying opportunities for
digital brand integration in online and broadcast video entertainment, previewing the results
of placements (‘embeds’) and buying placement services. It will create an online Marketplace
that connects the content entertainment programme owner to the advertiser and makes it
possible to buy space in videos as easily as buying the banner ads around them. It will also
prepare a draft standard for ways of valuing and pricing embedded advertising.
TV and video advertising is changing. Digital video recorders catch-up services and connected
TV make it easier for audiences to skip; online audiences don’t like banner ads, and find ways
to block pop-ups. Embedding brands seamlessly into content offers an alternative that keeps
the viewer happy, and is more likely to generate a positive response to the brand. The
Marketplace will automate the identification of embed opportunities (‘avails’) and
recommendation of suitable opportunities to brands; evaluate the size, duration and value of
the opportunity; and provide previews of the embed.
The proposal is highly innovative in terms of business process and computer science. It will
create a much more transparent and efficient means of selecting and valuing opportunities,
and streamline the decision-making process. We are addressing a new and very challenging
problem in the automatic suggestion of product categories for video content. Many attributes
can be involved in the decision process, including visual descriptors, audio, text (from audio
transcription, subtitles) and semantic metadata (locale, show description, genre for a music
video, mood and affective associational factors).
MirriAd is a world leader in digital brand integration technologies and services. The
Marketplace will significantly augment its a unique end-to-end platform to insert brands
digitally into professionally produced video content at scale.